Many body systems in and out of equilibrium

One of the important challenges in many-body physics is describing its emergent properties in and out of equilibrium.

Systems studied could be condensed matter systems such as spins, bosons or fermions, but also quantum or classical circuits. Other problems such as Bayesian inference or high-dimensional systems can also be mapped to statistical mechanics problems of many-body systems.

The main aim of the project will be a theoretical study of such systems. Analytical techniques used could be field theory, replica calculations, and integrability. Numerical techniques could be DMRG, exact diagonalisation, and quantum monte carlo.
A key outcome will be discovering key properties of such systems, such as phase transitions and various scalings of observables.